Nursery Website

Nursery Nancy Limited are looking to develop a new website that will link local Nursery schools to their Ofsted report. The website will provide an easy to use link between the Nursery and the Ofsted report which currently does not exist. The website will also highlight key areas of the report in an easy to use format.